OurOwnsKIN

At the core of our business is the materiality of the human body and how it can inspire design. What is

innovative is we work with the human body as a reference point to inform and inspire future manufactured

fashion and consumer products.

How we achieve this is by applying design principles in nature used in leading medical implant design to

manufactured fashion/product goods. 3D print processes and parametric design facilitate our approach. We

can offer design research, concept and development with leading knowledge in 3D print and manufacturing.

With Funding support we are setting up a design consultantancy studio called OurOwnsKIN. With the

consultancy we aim to find ways we can invigerate UK manufactured footwear and apparel using 3D print and

design systems. Innovate UK funding is helping up to develop business models and showcase our collaborative

design services.